COMMIT

In space science there is a lack of understanding of the link between a comet’s inner coma and the cometary plasma tail.
With the COMMIT fellowship (Cometary Observation and Modelling of Mass-loading Ions in the Tail) I will answer the question: What is the role of mass-loading in creating and sustaining cometary tail structures?
Comets are small solar system bodies made up of ice and dust. As they approach the Sun, the ices sublimate and are ionised to form a plasma cloud around the comet. This plasma cloud presents an obstacle to the solar wind and forms the cometary plasma environment. Mass-loading describes the processes that transfer energy and momentum from the solar wind to the cometary ions which eventually results in a full incorporation of the cometary ions into the solar wind flow. This is visible as the plasma tail via remote observations.
The plasma tail is home to fundamental, unsolved questions in cometary physics. We lack the ability to link structures observed in the plasma tail with mass-loading processes in the inner coma. This is because telescopic observations of the plasma tail have been sparse despite great advances in cometary science from recent in-situ observations.
One of the main transient features of the tail are disconnection events that in literature are often related to reconnection near the nucleus. However, in a previous publication, I speculated that mass-loading inefficiencies induced by solar wind magnetic field changes can also be the cause of tail disconnections.
Me and my team will combine numerical simulations, in-situ observations and remote observations of cometary tails to establish the missing link between large scale structures in the tail and their origin in the inner coma. Plasma tail observations are challenging due to interference from the dust and low water ion emission rates, but it has been shown in the past that they can be accomplished with less capable telescopes than what is available now. During the fellowship, I will procure and install a new filter to observe water ions at a suitable telescope, which will allow us to measure the ion density distribution in cometary tails.
Simulations will provide a link between spacecraft measurements in the inner coma and the tail features seen in remote observations. We will exploit a well-tested hybrid code that is ideally suited to this, as it can track ions in the simulation and relate their trajectories to tail disconnections and other tail structures, while maintaining high spatial resolution at the same time.
My team will also examine reconnection occurrence at comet 67P using Rosetta data, to investigate sources of disconnection events.
The tools I develop throughout this fellowship will also be crucial to enhance the scientific return of ESA’s Comet Interceptor mission, which will launch in 2029. The main aim of the fellowship also directly addresses two of the open questions posed by the community in a White Paper on cometary science. More broadly, the interaction of two different ion species like the cometary ions and the solar wind ions is a fundamental process in many astrophysical plasmas, within and outside of the solar system. The fellowship will contribute to the wider strategic goals of UKRI and answer questions of energy and momentum transfer in multi-species plasmas.